Probabilistic and homological methods in group theory

The project proposes to investigate a series of question related to generation properties of finite simple groups using both homological properties and probabilistic methods. In particular we will consider questions realted to small presentations will be investigated using estimates on chomology of the group and questions about identification of the subgroup structure via cocliques in the generating graph.